Multimodal Multilingual Framing Bias Detection

Social scientists have explored the political significance of frames in mass communication, analysing how they are employed to direct audiences towards specific conclusions by selectively highlighting certain aspects of reality while obscuring others. A frame is thus a perceived reality, imbued with social and cultural values. In fact, the act of framing through linguistic and non-linguistic devices can have a significant impact on how the audience understands and remembers a problem and thus influence their subsequent actions. Think, for example, about the use of the words "freedom fighters" and "terrorists" to report on the same event, and how these two words can have very different inferred meanings. In our example, the choice of one word over the other might suggest the frame of that news article.
In recent years, the Natural Language Processing (NLP) community's interest in the automatic detection of framing bias has increased, and social scientists too recognise the possible usefulness of computational tools in frame analysis. In fact, manual frame analysis typically involves manually identifying and categorising frames in large amounts of text. This can be a time-consuming and labour-intensive process, particularly for large datasets which, in contrast, could be computationally processed in a quicker and more efficient way. In addition, while manual frame analysis may capture a limited range of frames, automatic frame detection algorithms can analyse a broader range of frames or perspectives.
The very nature of framing makes the task more complicated for NLP than it is for human analysts, since even in manual analysis there is a high degree of inter-coder variation. In general, NLP algorithms may not have access to the same level of contextual information as a human analyst, which can make it harder to identify the relevant frames. When dealing with framing bias what is important is how something is discussed, rather than what is discussed. Recent research has also shown that hallucinatory generation of framing bias has been observed in large Natural Language Generation (NLG) models, corroborating the importance of tackling the problem of framing bias.
This project will focus on the task of automatic detection of framing bias in contexts such as news, political discourse, and other forms of media communication. Drawing from social science, linguistics and NLP research, we will address shortcomings in the task of frame categorisation from a multidisciplinary point of view. This research also aims to detect framing bias in multilingual and multimodal settings, considering both the cultural and social aspects imbued into frames and the textual/visual nature of framing devices.
Overall, this project aims to further improve the task of frames detection in multilingual and multimodal settings, to provide a valuable tool for social scientists and NLP researchers to automatically detect framing bias in media communications. Such a tool could have significant applications in political and social sciences, as well as in media studies.